Skillanthropy

**Introducing Skillanthropy: Skills for Good.**

**What Is Skillanthropy?**

Skillanthropy is a hub where your unique skills become your way to make a positive difference. Whether you're a designer, developer, creative, or possess some other specialised talent - perhaps you find yourself with a few extra volunteering days, or maybe there's some downtime among creatives in your agency? - we invite you to contribute your skills to non-profit organisations and charities that could genuinely use your time.

**How Does It Work?**

When you volunteer your skills through Skillanthropy, you're not just making a _social impact_ - you're also enriching your own professional journey. As you contribute, you earn points that can be redeemed for _qualified certifications_, showcasing the tangible skills you've honed while volunteering. These points can also be traded in our Skillanthropy Shop, where we've partnered with various brands to offer you exclusive deals.

Participating in Skillanthropy projects not only boosts your resume but also expands your portfolio. Each completed project becomes another feather in your professional cap, a testament to your capabilities and dedication.

It's a win-win situation. You help causes that matter while at the same time gaining real-world experience, increasing your portfolio, and earning certifications. Skillanthropy blends personal growth with social responsibility, making it simpler than ever to do good and do well simultaneously.

**What Sets Skillanthropy Apart?**

Skillanthropy isn't your average volunteering platform; we're upping the game by harnessing AI and smart algorithms. Our technology ensures that skilled volunteers and organisations are perfectly matched, enhancing the impact of each contribution. But there's more: we're optimising the digitalisation of the creative process itself.

From more efficient brief writing to providing comprehensive templates for any project, our AI-driven platform streamlines the workflow. This makes it easier for organisations to articulate their needs and for volunteers to understand project requirements swiftly. In essence, we're not just maximising goodness, we're making it more efficient through smart technology.

**Why Join Us?**

Skillanthropy is more than just a platform; it's a movement. A movement aimed at _democratising the creative industry_, levelling the playing field so that non-profits aren't left behind. Through Skillanthropy, we're facilitating a more equitable distribution of resources and expertise, empowering non-profit organisations to tap into talents that were previously out of reach.